University of the West of Scotland and Kibble Education and Care Centre

To develop an advanced remote health monitoring and behavioural analysis solution utilising machine vision and artificial intelligence to improve operational efficiency, enhance care provision and generate new revenue streams through commercialisation of resulting IP.